University of Durham and Procter & Gamble Technical Centres Limited

To develop and build a portable device using SWIR spectroscopy to identify the type, nature and quantity of consumer soil leading to higher quality data and a better understanding of cleaning consumer fabrics, supporting the development of novel cleaning product formulation.